Magnetic Resonance Multiphase Flow Measurement for Hydrogen Pipelines & Oil Field Production

Spin Echo Limited, a UK start-up, in partnership with Oxford Instruments, an established leader in magnetic resonance technologies are developing a new type of multiphase flow meter that will revolutionize the industry.

Spin Echo's proprietary flowmeter doesn't just provide superior real time measurement accuracy at a fraction of the cost to competing technologies, it does it without the use of radioactive material. The flow measurement is also non-invasive, meaning nothing touches the fluid being measured. The flowmeter has no moving parts and has designed for 20 years in service without any need for maintenance and with our patented stay-calibrated technology which autonomously monitors and recalibrates using built in software logic, there is no need for service intervals. Our flowmeter also also does some other pretty amazing things that no other flowmeter on the market can do.

It can measure natural gas mixtures containing concentrations of hydrogen ranging from 0 to 100% within an accuracy range of +/- 1% \[_which is really accurate_\]. This is critically important for introducing clean hydrogen into existing gas network as it means that end users can protect their equipment, such as gas turbines used for electricity generation, from variations in flow composition. It also means that gas qualities can be measured at the point of use, ensuring no one in the custody transfer chain is undersupplied or overcharged for the gas they are using, therefore protecting everyone, including household consumers of gas and electricity from unfair distribution of cost.

The flowmeter is also great for oil & gas production, whether onshore, offshore or subsea. At a level of accuracy and cost that is simply unprecedented, our flowmeters can provide operators with real time data that can drive genuine insight as to how production performance can be improved at every well. The price of the flowmeter is so low that it will be economically viable to install at over 100,000 well sites globally, offering payback in less than 9 months.

At this rate of installation, Spin Echo, in consultation with O&G operators and experts in the field of production optimisation, have estimated that the data from our flowmeters could enable

* Annual efficiency gains exceeding £15B/year
* Reduce emissions output from the industry by over 5MtCO2/year \[that's equal to around 1.5% of the UK's annual emissions\], and
* cut the amount of contaminated process water production by over 150 million litres a day.